Cardiovascular tissue engineering of scaffolds for the treatment of vascular diseases

Cardiovascular diseases are a group of disorders that affect the heart and blood vessels; they are the leading cause of death globally, causing 31% of deaths globally in 2016[1]. Current medical treatments include management through medication and lifestyle changes and various surgical interventions to improve blood flow, but is necessary that new strategies for the treatment of cardiovascular diseases are researched. Tissue engineering (TE) involves the development of biological materials for a broad range of applications where regeneration or repair of damaged or missing tissues is required. This holds great promise for medicine and provides an advantage over current surgical treatments which carry severe side effects caused by organ necrosis and tissue loss[2].
This is a laboratory-based research project that focuses on the development and enhancement of polymer-based tissue engineered vascular scaffolds. TE has shown great potential in the treatment of cardiovascular disorders, and advancements have recently been made in the engineering of blood vessels, heart valves, and cardiac muscles[3]. A crucial part of TE includes the design of biological scaffolds, which are materials that mimic the extracellular matrix of the tissue in which they will be transported, allowing for the formation of new functional tissues. Their purpose is to provide structural support for the adhesion of naturally occurring cells, and allow for the transport of nutrients and secretion of waste from the extracellular matrix[4].
Currently, the most commonly used synthetic materials used for the development of scaffold are biodegradable polymers, most notably polyesters. These are generally cheaper than biological scaffolds and there are no immunological concerns; furthermore, their mechanical properties, degradation kinetics, and shape and morphologies can be manipulated for the required application[6]. However, disadvantages of these synthetic materials include their lack comparable performance to naturally occurring tissues, display of poor biocompatibility, and that mechanical properties are typically lost early during the degradation process. Unexpected degradation times and side-effects that arise from the degradation of these products pose large issues in their application[7]. The aim of this project is to develop new polymer-based materials for use as scaffold, with increased performance and biocompatibility.
This project will be carried out at the Institute for BioEngineering (IBioE), and research will be undertaken to design, fabricate and characterize a number of polymer-based biomaterials. The architecture, tissue compatibility, bioactivity, and mechanical properties of the materials must be assessed[8]. Various methods will be used for this investigation, including:
- Scanning Electron Microscopy for visualization and characterization of the surface of the scaffolds,
- Nano-indentation and various other techniques for mechanical property testing,
- Enzyme-Linked Immunosorbent Assay (ELISA),
- Real time-RT-PCR to study gene expression.
This study of novel polymer materials will lead to the development of the next generation of scaffolds for cardiovascular disorders; the goal is that these results will allow for greater success in the development and application of TE.